Adaptive Focusing for Ultrafast Laser Internal Structuring of Narrow Bandgap Materials - ADFUN

3D fabrication inside Narrow Bandgap Materials (NBM) has broad applications such as integrated photonics, 3D-structures manufacturing, mid/far-infrared or THz devices, microfluidics, etc. However, it remains a challenge to obtain 3D fabrication inside NBM. An ultrashort pulse laser is an ideal tool for 3D fabrication, yet recent research demonstrates distinct challenges inside NBM due to nonlinear distortions during the laser propagation. This proposal addresses the difficulties in 3D NBM fabrication using a new adaptive focusing approach. New 3D fabrication capabilities are expected to be developed to access embedded functional structures inside the NBMs which may lead to new functions of electronics/photonics devices.

This project provides a unique knowledge exchange from leading experts in different fields to solve the challenges in 3D NBM fabrication. The fellow will benefit from not only the strong scientific impact of the work but also exposure to new techniques and collaborative networks in different disciplines. There is dedicated training to enhance the fellow's skills in entrepreneurship, project management, and proposal writing. An active program of dissemination is planned to raise awareness of the project and increase the visibility of the fellow. The dedicated training and high scientific value will help the fellow to become an independent researcher in a world-leading institution.